Barriers and opportunities to deploying battery-electrolysers in sub-Saharan Africa

Over 800 million people have no reliable access to electricity, particularly in
sub-Saharan Africa. Approximately 2.6 billion people worldwide lack access to clean
cooking and the responsibility for household food provision falls disproportionately on
women. Organisations in Malawi face blackouts, reliability issues, and affordability
issues-impacting social welfare and economic development. In Malawi only 11% of the
population have access to electricity which drops to 5% in rural areas. The current
installed generation capacity is 351MW.
This project will look at the feasibility of using and deploying battery-electrolysers in Malawi to combat issues of energy poverty. The project will focus on their feasibility in
small industrial, civic or cooperative settings where a solar farm can be deployed
alongside the hardware. The project will involve deploying and testing and monitoring
hardware in a representative environment to quantify and qualify commercial and social
impacts relevant to full scale deployment.